Presence: Virtual Interaction and Locomotion Technology

'Presence' is a plugin built for Unreal Engine 5 which allows VR developers to quickly author satisfying, stable object interactions and move the player comfortably through the virtual world.